Evidence Exchange (EvEx)

There is significant unmet demand for Policy-to-Research (P2R) opportunities from public and civil servants across central, devolved, regional and local government, as well as UK parliaments and assemblies. This is a vital missed opportunity to improve public policy decisions and outcomes through drawing on research expertise and evidence from our world-leading academic research organisations, and to build transferable skills among our public and civil servants.
Current activity lacks the diversity, reach, scale and coordination to fully realise the potential benefits. It is vital that we build on existing infrastructure, including all the lessons learned in their development, while radically opening up access to the full variety of public and civil servants and research organisations.
The Evidence and Skills Exchange (EvEx) consortium will deliver the transformative ambitions of this funding opportunity by leveraging our significant head-start from co-creating sector-leading programmes of P2R fellowship schemes, professional development and training with public and civil servant colleagues.
We will take a relationship-building approach to growing and diversifying the P2R system: involving the use of digital tools, growing and providing a curated way through the knowledge brokerage activities between demand from governmental and public bodies, and supply from research organisations. We will bring new research organisations as providers of P2R, and help civil and public servants navigate to the research access and professional development opportunities they need.
Our activities will encompass:

A national Digital Clearinghouse for P2R which is fast, simple and utterly pragmatic;
Three Engagement Mechanisms which engage a diverse range of public/civil servants and researchers; and for which toolkits are produced to help further knowledge mobilisers. These are professional development courses; innovative policy hackathons, sandpits, immersive workshops and policy labs; and policy fellowships and secondments.
Extending Capacity through an open approach and a Commissioning Fund to help us to scale to serve civil and public servants, and research organisations.

Our national network will have hubs in Scotland, Wales, Northern Ireland as well as in England, and for local and combined authorities. Our partners include the Universities Policy Engagement Network.
Our aim is to bring research evidence to all levels of public policy making across the UK. To achieve this aim, we will not only connect public and civil servants with a functional UK-wide network of researchers, but crucially will also transform these policy professionals into adept consumers and commissioners of research, better equipped to ask the right research questions about the administrative data they have access to. We will bring this transformation to all levels of government (national, devolved and local) and all levels of seniority. We will create an enduring national infrastructure which is financially self-sustaining through a mix of institutional, philanthropic and direct fee funding. Above all, the extending capacity work will gather, attract, integrate and serve new research and policy actors, so that EvEx keeps evolving to meet new challenges.